Industrial Impact Validation of Eutectic Freeze Crystallisation: Unlocking Low-Carbon Fertiliser Salts

Phos Cycle is developing and demonstrating a new, resource-efficient technology that enables the recovery of valuable salts from waste streams.

The project will begin with **expired fire extinguishing powder (EFEP)**, a waste material generated in large volumes worldwide. EFEP is rich in **Monoammonium Phosphate (MAP)** and **Ammonium Sulphate (AS)**, both of which are valuable chemicals with wide industrial uses. At present, this material is mostly disposed of at cost, creating both an environmental burden and a lost economic opportunity.

Conventional methods of recovering salts rely on evaporation, which is highly energy intensive and carbon heavy. Our new crystallisation process offers a cleaner alternative. By separating salts into high-purity crystals at much lower energy demand, the technology has the potential to reduce emissions significantly while creating new, sustainable sources of critical raw materials.

As part of this project, Phos Cycle will install and operate a **pilot-scale demonstration unit** running for over 300 hours under real-world conditions. This demonstration will provide robust evidence on energy use, yield, and product quality. A **demonstration event** will also be hosted, inviting stakeholders from the chemicals sector, waste management, and industry to observe the technology in action and provide feedback on its potential.

While the initial focus is on recovering salts from EFEP, the process has a much broader application. It can be applied to a wide range of **inorganic waste salts** arising from sectors such as food, pharmaceuticals, metals, and agro-industry. This makes it a **platform technology** capable of enabling resource efficiency and circularity across the chemicals value chain.

A key outcome of the project will be an **Impact Validation Report**, prepared in line with the requirements of the Department for Energy Security and Net Zero (DESNZ). This report will provide clear evidence of the environmental and economic benefits of the technology compared with existing practices, supporting its future commercial deployment.

Through this project, Phos Cycle aims to show how **waste materials can be turned into valuable resources**, strengthening UK resource security, reducing environmental impacts, and supporting the transition to a **net zero circular economy**.